Predictable datacenter with low-latency

Online services that power every aspect of today's life demand low and predictable latency. Performance predictability is a key requirement for high-performant applications in today's multi-tenant datacenters. Online services running in infrastructure datacenters need such predictability to satisfy application SLAs. Cloud datacenters require guaranteed performance to bound customer costs and spur adoption.
Practical constraints, however, require that these latency-sensitive services share datacenter networking infrastructure with other workloads.
The combined pressure of many concurrently running applications inside a datacenter leads to highly unpredictable network behavior, which has detrimental implications on network, and ultimately end-to-end, service latency.
To address this, this project will study new datacenter networking technologies that provide low latency not only in the average case, but also predictable latency for high quality-of-service.
The project will consider network topology, flow control, routing and protocol offload mechanisms to enable predictable network performance in tomorrow's datacenters.